Newton Fund - Cloud Solar

This project is a collaboration between Chilean distributed solar energy developer, Ciudad Luz, and British distributed energy ICT specialists, Scene. Together they aim to adapt existing technology, created by Scene, to develop products for the Chilean market that would allow a pay as you go solar service market offering to form.This would allow poorer, remote and more sceptical potential users of solar energy are able to access solar services, without having to pay for the equipment outright.

For this to be possible, sophisticated monitoring, control and communications technology will be used to reduce risk for project financiers, and to ensure that the user only pays for what they use. An additional aspect of the project is to incorporate mobile payment functionality, so that users are able to pre-pay for their energy use in a quick and administratively efficient manner.